RenderNation OneQ

OneQ is a project that sets out to develop a turnkey solution for hybrid rendering. The OneQ product will be an on-premises appliance predominantly aimed at micro-to-small CGI/VFX and animation studios. It will provide local and remote artists access to a unified and scalable render queue management tool, that can simultaneously harness in-house render compute and cloud based IaaS render compute (public and private).

In addition OneQ will also provide a simple but flexible user interface to manage: software licensing, storage, disaster recovery, remote user access and secure network configuration.